Matching Stroke Prediction Data

ADL Smartcare provides decision support systems for the selection of items of assistive technology (AT) for older or disabled people living at home. This service is currently restricted to Local Authority Social Service providers. This new funding will allow the company to develop further joined up services capable of supporting the NHS in the care of older people by combining data collected by the company’s systems and those of the NHS.